Development of an Investigational New Drug for the treatment of pancreatic cancer

There is a continuing need for new and more effective medicines to treat cancer patients. Despite a steady increase in the number of clinical treatment options available to patients, the number of people being diagnosed with cancer is growing.
Sentinel Oncology is a company dedicated to the design and development of new and innovative approaches for the treatment of cancer. The objective of this project is to identify a new drug suitable for the treatment of pancreatic cancer, a disease with very few, if any suitable treatments currently available and for which the prognosis for patients is extemely poor.
The successful completion of this project will allow clinicians to develop clinical trials which will be designed to safely enhance the anti-cancer effects of current standards of care for pancreatic cancer.